Development of Prototype High Efficiency Multi-Junction Organic Solar Cells

The overall aim of this project is to develop prototype low cost, lightweight organic photovoltaic (OPV) cells, exploiting our patented multi-junction cell technology which will enable power conversion efficiencies of >8% and accelerated lifetimes equivalent to at least 3 years in the field.
New transparent conducting electrodes will be incorporated into the cells, eliminating the requirement for Indium Tin Oxide (ITO) and enabling the technology to overcome one of the key obstacles to low cost manufacture.
New thin film deposition technology will also be developed, allowing more efficient use of materials in the fabrication process and consistent with the need to reduce costs. The prototypes will demonstrate performance characteristics compatible with subsequent scale-up to product manufacture and commercialisation in the medium term for markets such as portable solar chargers for consumer electronics and auxiliary power for automotive and building integrated applications.